PEPT-CFD STUDY OF THE SCALE-UP OF AERATED BIOREACTORS INVOLVING NON-NEWTONIAN MEDIA

This project elucidates how aeration, agitation and non-Newtonian rheology interact to govern hydrodynamics, mixing and turbulence in stirred bioreactors by combining high-resolution Positron Emission Particle Tracking (PEPT) with complementary rheometry, gas hold-up measurements and CFD modelling. PEPT delivers instantaneous 3D velocity, dispersion and gas distribution data in a baffled, Rushton-agitated tank operated under systematically varied stirring speeds, superficial gas velocities and tracer particle characteristics. Fluids span water, tailored Xanthan and CMC polymer solutions (capturing shear-thinning/viscoelastic behavior) and an industrially relevant fermentation broth (e.g. Trichoderma reesei culture), with in situ rheology parameterizing flow properties. Parallel optical probe measurements benchmark gas volume fractions. The resulting multi-scale dataset validates and refines CFD closure laws (e.g. drag, turbulent and bubble dispersion forces), improving predictive capability for design and scale-up of aerated bioreactors.